University of Leeds And Industrial Tomography Systems plc

To develop an instrument employing non-invasive technology to enable the global oil/gas industry to precisely measure multi-phase flow across wide flow regimes in harsh environments.